An ultra-efficient decoder for automatic speech recognition (Cantab Research)

Speech recognition and associated services are becoming an increasingly lucrative area of
business, and are emerging as increasingly common and crucial components of modern
technologies such as smart phones and tablets.
Currently popular large vocabulary speech recognition decoders are inefficient in terms of
both memory and CPU usage and do not easily fit with the recent success of recurrent neural
network language models (RNNLMs). This project will address these issues to create a
decoder that will produce results in real time on modest hardware and with vastly reduced
memory and processor requirements whilst integrating RNNLMs. This will allow efficient
implementation on smartphones and make cloud based speech recognition cheaper and more
environmentally friendly whilst maintaining state of the art performance.
The project will bring together:
* the proposer's technology from a recent Recurrent Neural Net Language Modelling project
* the proposer's 25 year experience in this area (inc. authoring of two previous commercial
decoders)
* four years of design work on this concept